AEONOP – 24/7 Floating Solar and Tidal Energy with integrated digital tool development

In response to the increasing demand for reliable and sustainable clean energy solutions in densely populated urban areas, where the scarcity of land poses a significant challenge for onshore renewables, AEON Energy and Ocean Pixel have collaborated to introduce a pioneering floating hybrid renewables solution. Utilizing advanced Industry 4.0 Technologies, including Artificial Intelligence and marine Big Data, our joint effort aims to unlock the vast potential of offshore energy.

AEON's inventive solar+tidal energy solution is tailored for regions with narrow tidal ranges, where conventional tidal energy technology faces limitations, providing clean, reliable, and cost-effective energy. The integration of solar and tidal power optimizes energy production, resulting in reduced overall costs. Ocean Pixel's innovative web-integrated data platform -- BlueOS -- enables real-time Blue Inventory Management, efficient Marine Spatial Planning, and strategic planning of renewable energy projects within the marine environment. This is achieved through the utilization of spatial intelligence derived from maps, satellite imagery, third-party APIs, real-time telemetry streams, and crowdsourced data. The platform facilitates the development of offshore renewable energy in any region by optimizing project location, ensuring cost-effective and time-saving decisions for offshore renewable promoters while minimizing environmental and ecological impacts on the ocean. This comprehensive approach ensures a broader impact on the development of a sustainable Blue Economy.

[Update: After receiving confirmation with our Monitoring Officer, Ian Morgan, we are requesting to change the deployment site from Singapore to the Isle of Scilly in the UK. This is due to a replanning in our project plan after thorough discussion and agreement from Singapore partner Ocean Pixel and the grant funding body Enterprise Singapore to allow AEON to: 1) captivate the technical output and economic benefit in the UK locally to boost our business development in the UK, and 2) monitor the entire deployment and monitoring phase at a site where AEON can efficiently access.